Automated Generation and Inference of Unit Tests for Legacy Software

BT is faced with a considerable estate of legacy software, either through its own creation or acquisition, which contains many valuable algorithms and components. Successful refactoring of these legacy systems to, for example, microservice architectures can be very challenging as it critical the new system functionally behaves the same as the original. A detailed test-harness for the original system generally provides the most insight, however most legacy code within BT lack a comprehensive test harness.

This project will focus on generating unit tests for legacy systems using functional specifications and historical data. This will allow BT developers to quickly fit legacy systems with a test-harness that can guide refactoring and guard against undesired regressions. This will also provide developers with significantly faster insight into the legacy system as well as improve refactoring time.